Tetronics - IP Audit

Coller IP combines patent attorney and commercial expertise to deliver intellectual property (IP) management, valuation and monetisiation services that unlock the potential of business assets. They work at all levels within organisations, from start ups to multinationals, and with the investor community.Their experienced, inter-disciplinary team includes business, technology and marketing consultants, IP specialists and patent and trade mark attorneys.